FleetfootAI for Driver Advancement

The "FleetfootAI for Driver Advancement" project, led by Hodos in collaboration with Specialist Vehicle Rental and Omnia Smart Technologies, represents a major step forward in driver training and fleet management within the UK logistics sector. Utilising the latest advancements in artificial intelligence and machine learning, the FAIDA project aims to significantly enhance driver skills and fleet performance, promoting safer and more efficient operations across the industry.

Building on the insights gained from the successful AIPTO project, FAIDA seeks to address the critical gaps in traditional fleet management systems, which often focus primarily on vehicle tracking and overlook the essential aspect of driver behaviour. By enhancing our existing Fleetfoot platform with advanced AI and sophisticated CCTV telematics, FAIDA will provide a dynamic, data-driven training experience that actively engages drivers both before and after training sessions.

The core of FAIDA is its innovative, data-led training package that seamlessly integrates AI analytics, video footage and practical, hands-on instruction. Before and after each training session, instructors will utilise the platform to review driving patterns and behaviours with students, supported by detailed video feedback. Each significant driving event captured during sessions is video-tagged and geographically mapped, allowing for comprehensive analysis. This feature enables instructors and drivers to collaboratively review and discuss driving incidents, facilitating a deeper understanding and improvement of eco-driving techniques.

The real-time data collected through vehicle-mounted telematics, coupled with AI-triggered CCTV that monitors both the driver and the road, provides a resource for creating customised training modules. This approach not only enhances drivers' understanding of their own performance but also ensures that the skills learned are consistently applied, leading to tangible improvements in fleet safety and operational efficiency.

FAIDA's collaboration includes Specialist Vehicle Rental, which provides access to a fleet of vehicles for several driver training organisations, and Omnia, which supplies the cutting-edge hardware and technological expertise necessary for the project. This partnership ensures that the FAIDA platform remains at the forefront of technological innovation, is deeply relevant to industry needs, and has a direct route to market through established channels.

As an innovative solution to modern fleet management and driver training challenges, FAIDA stands to deliver significant advancements in safety, efficiency, and environmental responsibility within the logistics sector. This project is not just about enhancing the way we train drivers; it's about setting new standards for the integration of technology in transportation, paving the way for a safer and more sustainable future.